University of Southampton and Lucketts Travel Limited

To transfer and embed knowledge and capability connected to the development of a unique Artificial Intelligence driven software system to schedule business activities and operational resources.